Search for CP violation in neutrino and antineutrino oscillations with the T2K detector

The topic of this thesis is the search for CP violation in neutrino oscillations using appearance and disappearance channels for neutrino- and antineutrino-mode beam with the T2K detector. The data will include all runs taken by the experiment up to 2020. The work in this thesis will focus on the development of the analysis method to include additional samples relevant for increasing the sensitivity of CP violation as well as minimizing the systematic errors.